SONATA - System Optimisation for Noise using Advanced Technology

System Optimisation for Noise using Advanced Technology Acoustics (SONATA) will provide Whole-Engine Noise design methods for a next generation of more efficient engine architectures from Rolls-Royce for both Narrow and Widebody applications. SONATA provides Cross-Cutting, enabling technologies and capability development for whole aircraft design using Acoustic simulation tools for the installed engine and the aircraft. The UltraFan(r) architecture enables a step change for better efficiency and lower noise by lower jet velocity and lower fan tip speed through the Power gearbox. However, with noise reductions achieved today, innovative design methods are required for a number of new/innovative technologies required for the next-generation of aircraft/engines architectures and demonstrated by the UltraFan(r), to further progress noise towards the ACARE Flightpath 2050/EU Fly the Green Deal ambition of noise reduction, while not limiting the art of the possible efficiency improvement. Therefore, noise is architecturally defining; the focus of SONATA will be on the new/innovative technologies where noise possesses the greatest architectural significance. SONATA aims at enabling the noise capability for the innovative next-generation engine architectures high-risk/impact noise sources by development of methods suitable for engine design optimization including installation at the aircraft level. Through the methods and interfaces, Rolls-Royce will be able to offer optimization of the powerplant integration and operation to the airframer and push current boundaries imposed by noise to enable larger CO2 benefits -- as digital design and modelling tools for noise become more integrated, capable and accurate.